Creative Tenders Innovation Voucher

"Creative Tenders is an online resource for SME's in the UK who are looking to grow and develop and win new business.

We require support from a technology business with developing a robust technical specification for our business."